Hyper-efficient manufacturing of bio-based chemicals

This project tackles the challenge of making essential materials from bio-based sources efficiently to compete with current petrochemical sources.

Organic chemicals with 2-6 carbon atoms are critical inputs to materials underpinning multiple sectors with a combined market value of ~£100Bn annually.

Businesses have government-set and internal targets around sustainable material manufacturing, however, excepting lactic acid, these chemicals are petrochemical-derived because conversions of bio-feedstocks are inefficient and uncompetitive.

This project is a feasibility study validating a novel advanced manufacturing technology for hyper-efficient production of these critical chemicals.